Development of a clumped isotope laser ratiometer sample preparation and inlet system

Clumped isotope analysis is a new analytical technique to characterise temperature histories
of oil and gas bearing carbonate rock formations. This information is crucial for oil
exploration to determine where and at what depth oil reservoirs are most likely to be
discovered. Other techniques are used to obtain temperature histories but depend upon the
presence of fluid inclusions. However, inclusions are not always present and do not provide
the same precision as clumped isotope analysis.
Despite the clear benefits, globally only 12 laboratories use this technique. This is because
clumped isotope analysis requires the use of customised high precision mass spectrometers
and inlets. These systems cost in excess of £500K and can only analyse 2 to 3 samples per
day. This technique will only become accessible to the oil and gas industry if costs can be
reduced and the speed of analysis increased.
Protium intends to develop a new sample preparation system that will allow isotope laser
ratiometry to be used instead of high precision mass spectrometers. The lower cost of laser
ratiometers could reduce overall equipment costs by up to two thirds.
This system would also automate the analytical process thereby increasing sample throughout.
The proposed system would process samples at a rate of 30 a day compared to 3 using
existing techniques. If the project is successful, it will lead to the development of the first
automated system for laser ratiometer clumped isotope analysis.
Protium will achieve this by:
1. Developing an efficient rock acid digestion system and water removal traps.
2. Developing novel chemical traps to remove organic contaminants.
3. Modifying existing bulk isotope laser ratiometery inlet and electronic flow control
technology developed by Protium during a recently completed TSB funded development
project (Ref. 100984).